University of Leeds and H Dawson Sons and Company (Wool) Limited

To develop a proprietary, innovative test method and a validated model to predict wool fibre spinning performance in order create a global map of wool performance characteristics and thereby grow sales volume, initially with the carpet industry.